AR Chemistry Avengers

AR Chemistry Avengers (working title) is a groundbreaking mobile app that brings the excitement of superhero adventures into the world of science education. Join our dynamic superhero team as they use the power of chemistry to battle villains and save the day. With immersive gameplay and interactive learning experiences, players embark on thrilling quests to discover the secrets of chemical elements and compounds. Whether you're a student looking for a fun way to learn about chemistry or an educator seeking innovative tools to engage your students, AR Chemistry Avengers has something for everyone. Our app seamlessly blends entertainment and education, making science come alive like never before. Join the AR Chemistry Avengers revolution and unleash the power of chemistry today!